What does it take to survive in the future ocean? A comparative study on the adaptive potential of fish to ocean acidification

To truly understand the effects of climate change, in particular
Environmental and Life Sciences Graduate School Office
University of Southampton, Highfield Campus, Southampton SO17 1BJ United Kingdom
Email: [email] | www.southampton.ac.uk
ocean acidification (OA), on marine fish we need to move away
from measuring effects on single species and towards a more
holistic understanding, both at the physiological as well as the
molecular level.
Studies conducted on Atlantic cod have shown very complex
responses (Stiasny et al., 2019). For cod OA is a 'stealth
stressor', i.e. does not trigger a transcriptomic response
(Mittermayer et al., 2019). This poses the question whether
species, which appear to be more robust to OA (e.g. Atlantic
herring (Sswat et al., 2018)) may be able to sense sense and
react to OA on a molecular (i.e. transcriptomic) as well as a
physiological level and whether these differences could help
explain differential vulnerabilities to OA across species. This
project is aiming to explore this possibility by conducting a
comparative study exposing two species of temperate, marine
fish, for which different vulnerabilities to ocean acidification are
shown in the literature, to varying levels of ocean acidification.
Identifying commonalities among species that are vulnerable or
tolerant to OA will help to understand what it will take for fishes
to survive in a future ocean.